Nylon Circular - Biocatalysts for recycling of post consumer nylon

Around 110 million tonnes of synthetic fibres are produced worldwide each year, but the end-of-life for textile products is either downcycling into lower grade materials (rags, carpets, insulation materials, etc), being sent to landfill or incinerated. None of the polymers used in the textile industry are currently recycled back into fibres (less than 1% of all fibres are recycled from fibre-to-fibre). Evoralis is an early-stage Biotech spin-out from the University of Cambridge with a mission to enable true and sustainable depolymerisation and recycling of synthetic polymers. It uses a unique ultrahigh-throughput screening platform based on a microfluidic technology to find and improve plastic depolymerising enzymes that can break down plastics into their constituent building-blocks to be re-used for making new fibres. Biocatalysts can be tested at unprecedented speed, making the discovery of enzymes up to 1,000 times faster than any current screening method. The project will use this technology to identify and optimise enzymes that can depolymerise nylon 6 and 66 with higher efficiency, and increased robustness (achieved by improving stability of enzymes). By the end of this project, the novel enzymes will be tested on textiles in a small-scale textile recycling processes to selectively degrade nylon out of a mixture of textiles.